Anthropology of Ebola: Transmission Dynamics and Outbreak Socialities

West Africa is currently experiencing its first and largest outbreak of Ebola haemorrhagic fever (EHF). This epidemic demands immediate public health action and critically, social science expertise. While conducting research in Guinea and neighbouring Sierra Leone on Lassa fever (a related, but endemic haemorragic fever) members of this team were invited by the Guinean Ministry of Environment, Water and Forest, and the Ministry of Health to support Ebola containment efforts, specifically by exploring the forms and social significance of human-animal contact and health systems responses. Over the past months, members of this team have worked closely with NGOs and Government actors, helping to illuminate the primary routes of infection and support efforts to reduce transmission.

This project would extend and deepen our initial observations, and allow us to investigate in situ the organisation of containment efforts and their impact on material culture, social practices and institutions. Through an expanded ethnographic frame on the everyday sociality of Ebola containment, we will pursue pressing questions about the cultural processes of disease transmission and curtailment including:

1) How has the epidemic affected livelihood strategies, including farming, hunting, modes of trading, and domestic economies?
2) What effect have public health interventions aimed at reducing primary transmission had on the human-animal interactions
3) How do people experience emergency care provided and how does this impact how they use public health care?

This urgent project builds together anthropological, epidemiological and public health expertise to understand the effect of the West African Ebola outbreak upon communities who are currently living through this unprecedented epidemic. Our primary aim is to document people's experiences of the wide-ranging public health and disease control interventions that are currently being implemented - e.g. hunting bans, case finding and contract tracing, emergency isolation, sensitization and clinical care, suspension of traditional burial rites, etc.

This empirical orientation constitutes a considerable departure from the conventional anthropological remit during an outbreak, which has generally been circumscribed to helping make public health policies more palatable for local populations. In contrast, our efforts to come to grips with the social impact of this epidemic will be grounded in an attention to the roles that objects, material practices, animals and environments have to play in shaping the trajectory of the outbreak and its social impact. An extended 'social' lens will offer greater purchase on the routes of transmission and the obstacles to containment, and could lay the basis for more comprehensive collaborations between social scientists and public health professionals. Ultimately, we believe that a finely-grained, real-time ethnographic account into the social dynamics triggered by this worst-ever Ebola outbreak can help refine public health interventions to more effectively contain future outbreaks.

Potential impact
With case-fatalities up to 90%, Ebola is among the world's deadliest viruses. The outbreak in Guinea, Sierra Leone and Liberia (West-Africa) has far exceeded the previous most lethal (and first) outbreak in Yamboukou, Democratic Republic of the Congo, and the previously largest outbreak in Gulu, Uganda. Early onset of the disease entails diverse symptoms from high temperature, diarrhoea, lethargy, shivering and aches, respiratory, and gastric problems, a variability which poses diagnostic challenges. As infection progresses, symptoms become more dramatic-throat lesions, spontaneous internal and external bleeding-and treatment, in most cases, merely supportive.

Despite considerable media attention and national concern, the outbreak is as of yet not contained; public health interventions hinge on early detection and changing critically significant social practices such as care for the sick and funeral rites. Fear of hospitals, where many of their loved ones and health workers have died, and suspicion of government officials, medical personnel and foreign aid workers has prompted populations to hide their sick and run from or attack public health teams. Owing to the considerable challenges of conducting ethnographic during an outbreak, anthropological accounts of Ebola are few and tend to be circumscribed to the immediate demands of curtailment, leaving many dimensions of the public health experience and response unexplored.

Our project combines approaches from social and medical anthropology, epidemiology, and medical geography and brings together researchers from the UK, Spain and Berlin, all of whom have worked at the interface of scholarly research and health policy and who have benefited from considerable intellectual cross-fertilization through current work on Lassa fever. It strengthens analytical capacity and methodological rigour in understanding the social dynamics of zoonotic disease in relation to international health planning and health systems in Africa. Bringing an empirically-nuanced methodological lens to bear on questions of disease transmission and in particular on zoonoses, this project is innovative in seeking to develop methods which are at once sensitive to the demands of a public health emergency and the theoretical advances in the social sciences. It draws on Guinean expertise and seeks to enhance social scientific capacity, aiming to address questions which, due to logistical and financial obstacles, have until this point been almost impossible to pursue.

The goals of our impact strategy are to generate knowledge on the following:
1)Existing public health responses to manage Ebola and how these are perceived by those who are involved in them
2)The long term impact of emergency public health interventions on everyday social life and economic strategies
3)The social dimensions of human-animal relationships and how these might shape transmission dynamics

Beneficiaries of this research therefore include people at risk of contracting Ebola; service users of health systems in Guinea and other countries currently experiencing the outbreak; health workers, policy makers and health managers of Ebola (and VHF); non governmental organisations involved in interventions around Ebola (e.g. MSF, WHO, Red Cross). By building awareness and ownership among a key stakeholders and including them in refining research questions and dissemination activities to co-produce knowledge, this urgent research will be better received and will generate more relevant knowledge. More specifically, benefits should be realised in guiding improved public health delivery in emergency contexts, and heightening attention to the unforeseen consequences of public health interventions and the contingency aspects and ethical parameters in future planning.